Heat shock protein 70 and the cytosolic sensing of protein accumulation 'HOTPROT'

Technical abstract
Heat shock protein (HSP70) comprises one of the major classes of chaperone proteins that are recruited to correct the consequences of internal and external stresses on cellular physiology. We have observed that the early and rapid induction of HSP70 by plant virus replication is a manifestation of a phenomenon in plants that senses specific protein accumulation in the cytosol. We have called this the cytoplasmic protein response (CPR). This process is reminiscent of the much studied and parallel 'Unfolded protein response' (UPR) that occurs in the endoplasmic reticulum. This project will ask a series of fundamental questions about this novel process to compare and contrast the CPR and the UPR. The candidate will determine whether the CPR is spatially and functionally separated from the UPR and whether similar or distinct pathways are activated for the respective responses. She will also determine the importance of the CPR for successful virus infection. The project will take the basic observations relating to virus infection to a more complete understanding that could have broad implications for our understanding of post-translational proteins regulation in eukaryotes. The outputs from the project will contribute to the activity area LIFESCHIHEALTH 1.1, particularly with respect to LSH-2004-1.1.1-1 'temporal and spatial proteomics in the cell' and LSH-2004-1.1.5-2 'unravelling the mechanisms and functions of post-translational modifications of proteins'. Based in a leading institute for plant and microbial sciences, the project will also provide the candidate with a broad training in molecular and cellular biology, and plant virology, and in the complementary aspects of the scientific process (e.g. Critical thinking and scientific review).